Earthquake fracture damage and feedbacks in the seismic cycle: a multidisciplinary study

Earthquakes are a very destructive and yet unpredictable manifestations of the Earth internal dynamics. They correspond to a rapid motion along geological faults, generating seismic waves as they propagate along the fault strands. The propagation of ruptures along faults induces dramatic stresses and deformation of the rocks hosting the fault, which become increasingly damaged (i.e, degraded) as multiple earthquakes occur along a fault over geological timescales. In turn, this damage of the off-fault rocks has an impact on the dynamic rupture processes: damage generation and earthquake rupture are coupled phenomena. A better knowledge of the dynamic damage processes can thus truly improve our understanding of the physics of earthquakes, and hence help to better predict strong motion and earthquake hazard.

It is the goal of this proposal to investigate how dynamic ruptures can induce damage in the surrounding rocks, the specific characteristics of this damage, how it affects the rocks properties, and finally to build an earthquake rupture model which includes the couplings between rupture propagation and off-fault damage.

The proposed approach is multidisciplinary, and includes: (1) field characterisation of naturally damaged samples around the San Jacinto fault in South California; (2) laboratory rock deformation experiments at very high deformation rates; and (3) the development of a numerical modeling approach, tested against experimental data, which will allow simulations of fully coupled earthquake rupture processes to be performed.

By far the most challenging aspect of the study of dynamic damage is to perform rock deformation experiments at deformation rates and pressure conditions relevant to earthquake ruptures. To achieve this, our proposal includes the design and construction of a novel deformation apparatus which will allow high speed compression and decompression tests to be performed on rock samples. This apparatus will be unique in Europe and will cover an unprecedented range of deformation conditions.

Potential impact
Who could potentially benefit?
In addition to the academic beneficiaries outlined above, we see a potential for a wide range of beneficiaries. This includes governmental agencies tasked with assessing risks from earthquakes and related phenomena (e.g. British Geological Survey, United States Geological Survey and equivalent bodies in other countries). High strain rate damage in rocks is also an active field of research in mining engineering and Defence research, since it is involved in underground explosions monitoring and ballistic impacts. As outlined in the Pathways to Impact, there is also potential scope for outreach activities to the public. The University College London has an outstanding reputation for world-class science, and we will exploit our location in London to engage with public wherever possible. We intend to interact with local science museums, such at the Natural History or Science Museum in London, in order to create demonstrations of science related to this project using equipment from the laboratory.

How might they benefit?
Scientifically, the importance of the proposed research for the worldwide state-of-the-art knowledge in natural earthquake dynamics as well as induced fracture processes will enforce long-term multidisciplinary collaborations in applied areas of application. Scientifically, the results of the proposed research are expected to make a significant contribution to our understanding of damage feedback mechanisms of natural fault zones during the seismic cycle and will be of great interest to the European and worldwide scientific community. Our results will provide important inputs for rupture directivity and ground shaking models, and significantly enhance the predictions of seismic hazards, as quantification of these damage feedbacks will contribute to the risk assessment and forecast of seismic hazards, or even provide avenues to mitigate the effects of earthquakes in the long term. Such perspectives have obvious benefits to communities that live in the vicinity of large active faults, as well as financial implications for insurance companies and those with business interests in the region.

As a more long-term view, we envisage that our work on damage within the seismic cycle may add some fundamental results that should be added to the core academic teaching of both structural geology and seismology.